Cosmological probes of particle physics

The goal of this project is to determine new ways in which cosmological observables can elucidate what lies beyond the standard model of particle physics. In particular, focus will be given to the neutrino sector and to potential additional relativistic species and their effect on the pre-recombination history.